Development of a unified communications solution, to effectively connect legal professionals and clients working remotely

transparently is looking to expand its existing product, to introduce a unified communications feature, to clients and legal professionals within Family Law. The intention is to address the additional workload, manual cross-referencing and over-reliance on email, resulting from the Covid-19 self-isolation measures and to improve the ability of private individuals to access justice effectively.

Recognising the importance of personal wellbeing in this difficult time and the emotional pressures that exist within the Family Law sector, it is important that we enable private clients to reduce communication costs and law firms to collaborate effectively, both internally and with clients, to ensure that those clients are proactively advised and protected at all times.

the extension to impact funding will enable the platform to provide additional facilities to support and manage legally privileged conversations